Hydrogen Engine Architecture Virtually Engineered Novelly (HEAVEN)

Climate-neutral aviation will require the use of alternative fuels such as Green Hydrogen and Sustainable Aviation Fuel (SAF) combined with the power density of an ultra-efficient gas turbine engine for the Small and Medium Range (SMR) market which corresponds to approximately 50% of the current share of air transport emissions. Rolls-Royce (represented within the HEAVEN project by RR-UK, RR-D and ITP) supported by key UK and European academia, industry and research centres are currently developing a new generation of very high bypass ratio geared engine architecture called UltraFan® which was started in 2014. From the beginning, this ducted engine architecture has been designed to be scalable and meet the needs both of widebody and SMR markets. To achieve the necessary 20% fuel burn reduction Rolls-Royce proposes to significantly evolve the UltraFan design into UltraFan H2. The evolved engine architecture design will take the next steps in improving the efficiency of the gas turbine, taking advantage of the properties of net zero carbon fuels such as Hydrogen to improve efficiency, and combining this with Hybrid electric technology to reduce wasted energy. Numerous innovative enabling technologies already at TRL3 will be incorporated into this new architecture to improve gas turbine efficiency. Together with work proposed on Hydrogen in CAVENDISH (HRA-01) and Hybrid Electric in HE-ART (HER-01) Clean Aviation proposals in conjunction with activities in national and regional programmes, this will be synergistically combined to validate up to TRL6 the highly innovative UltraFan H2 design to support a 2035 EIS. HEAVEN brings together a highly specialised European industrial and academic consortium already strongly involved and familiar with the UltraFan programme. Additionally, the partner easyJet, the European airline operator with the largest fleet of European-manufactured SMR aircraft operating in Europe will bring an in-depth knowledge of operational requirements.